Non-equilibrium quantum simulators for quantum technologies

The goal of the project is to study theoretically the applications of quantum states of atomic quantum simulators to quantum sensing.

In recent years an intense experimental and theoretical activity has been carried out in the field of quantum simulation. Here, systems of many atoms or qubits are used to emulate the physics of complex quantum systems like quantum magnets, superfluids and high-Tc superconductors. The supervisor has contributed to this field with several proposals for quantum simulation with trapped ions , and more recently, the implementation of superradiant models in solid-state quantum optics , amongst other works.

During this project, the student will investigate the applications of quantum simulators in quantum sensing. Whereas both quantum sensing and quantum simulation are by now established research areas, the interface between those fields remains vastly unexplored. The project will open a new research avenue, in which entanglement generated in quantum simulators will be exploited to enhance precision measurements. A preliminary work in this direction has recently shown that a synthetic magnet implemented with trapped ions becomes an accurate probe of an external magnetic field when close to a phase transition . The student will have the opportunity to get trained in an increasingly active research field and work in applications with an immediate impact in quantum technology.

The methodology will rely on theoretical tools to describe quantum optical systems, such as master equations and the derivation of effective Hamiltonians. We will also use numerical algorithms to describe the quantum dynamics of many-body systems, like the Density Matrix Renormalization Group method, and other algorithms relying on Matrix Product States.